REPLENISH: Repair and Evaluation of aerospace Products LinE side, Near wing, and In SHop

REPLENISH will develop a portfolio of maintenance, repair, inspection, sensing, and digital twinning techniques predominately to support Rolls-Royce's civil fleet through improved time on-wing and reduced in-shop costs. Rolls-Royce will lead the programme supported by the following best-in-class UK organisations: Clifton Photonics, BJR Systems, AddQual, i3D Robotics, MTC, and Universities of Nottingham, Sheffield, Birmingham, Cambridge, Manchester, and Southampton. The collaboration will develop, mature, test, verify, and demonstrate cutting-edge aftermarket servicing technologies including custom in-field robotics, adaptive-additive repairs, more-automated component inspection, novel on-engine health sensors, and Machine Learning methods for rapid decision making. Alongside underpinning more sustainable aftermarket care of Rolls-Royce's current aerospace fleet, initial development of servicing approaches for future architectures is planned.